National Capability - Polar Expertise Supporting UK Research

The British Antarctic Survey (BAS) is NERC's world-leading hub for polar science, addressing issues of key global importance and helping society adapt to a changing world. Using funding from a variety of sources, BAS delivers science programmes across a range of disciplines, always focussing on globally significant questions, and always on solutions. BAS science looks to the polar regions and beyond to understand the Earth System, in the past, present and in the future, and the influence of and impact on society.

Under National Capability Science Single Centre (NCSS) funding NERC's British Antarctic Survey will deliver a portfolio of underpinning activities that will provide a backbone for UK environmental science. This will include four portfolios of Sustained Observation focused on crucial Earth System indicators in Antarctica and the Southern Ocean. It will also ensure the availability of four Key Capabilities (instruments, facilities and expertise) that are unique to BAS, and are of prime underpinning importance to the future success of UK science.

Sustained Observations:

SO1 - Rothera Time Series (RaTS) - An integrated suite of oceanographic and biochemistry variables (e.g. temperature, salinity, macronutrients, chlorophyll) collected at a key site of rapid climate warming and high inter-annual variability on the Antarctic Peninsula. These data sustain a wide range of research by UK and international collaborators.

SO2 - Scotia Sea Open-Ocean Biological laboratories (SCOOBIES) - Measurements of the uptake and sequestration carbon dioxide by the ocean within the largest hotspot of primary productivity in the Southern Ocean. These data provide key information on the potential for the ocean to absorb and lock up human emissions of carbon dioxide, and will inform major NERC and international programmes on biogeochemical cycles, climate change, ocean acidification, and micro-plastics transport.

SO3 - Ocean Forcing of Ice-sheet Change (OFIC) - In situ measurement of ocean-heat delivery to the most rapidly-retreating parts of the Antarctic ice sheet using oceanographic moorings and bespoke radar systems. This unique dataset records changes in the major driver of Antarctic ice-loss, informing ice-sheet and global sea-level projections.

SO4 - Space Weather Observatory (SWO) - Year-round observation of space weather events acquired at key sites (e.g. Halley VI Research Station) improve our understanding of the complex chain of Sun-to-Earth processes. They underpin assessment of the likely impact of severe space weather events and the design of mitigation guidelines.

Key Capabilities:

KC1 - Ice-core acquisition and analysis - the unique resources provided by BAS provides UK researcher, and their international collaborators with the ability to recover and analyse ice cores (up to 1000 m). We will provide ice core drills for deployment around the world, and state-of-the-art laboratories in Cambridge capable of a wide range of climatologically and environmentally-relevant chemical, gas, and stable isotope analyses.

KC2 Sub-glacial access and sampling - BAS leads the world in hot-water drilling through ice. We will provide the hardware and expertise to access subglacial environments around the world, and the ocean cavity and seabed beneath ice shelves in the polar regions. In addition, we provide a suite of borehole sensors and cameras, water-sampling, and down-hole sediment corers.

KC3 Airborne geophysics - BAS will deliver an airborne geophysical capability deployed on low-cost piloted and autonomous aircraft. This instrument suite includes gravimeter, magnetometers, and ice-penetrating radar, which can be flown with LIDAR in support.

KC4 Airborne meteorological and atmospheric instrument suite (MASIN) - BAS will deliver an instrumented aircraft with suite of atmospheric instruments and scientific expertise ready-to-support grants, collaborations, and strategic programmes.

Potential impact
As required for National Capability (NC) research, the NC activities offered in this proposal will provide crucial support to the UK and international research communities, underpinning existing programmes, grants, fellowships studentships and supporting future activities.

Each portfolio of Sustained Observations provides long-term measurement in a critical area of global science, quantifying changes in polar processes that have far-reaching consequences. Ultimately, our observations will inform policy-makers, and society at large, providing for evidenced-based policies:

- Managing our response to climate change (for example, by working in partnership to improve the models used for projection of regional climate, sea-level, and carbon-flux).
- Allowing society to benefit from natural resources (for example, supporting the international fishing industry and providing advice directly to the relevant regulatory bodies).
- Improving resilience to natural hazards (for example, by understanding the risk of severe space weather events to satellites, and terrestrial infrastructure).

Each portfolio, and the programmes they underpin will directly benefit the UK research community, providing high-quality time series that provide insight over natural cycles such as El Niño / Southern Oscillation (ENSO) and the 11-year Solar Cycle, allowing quantification of natural variability and emerging trends, data against which models can be tested, and improving understanding of the key processes. Ultimately, each portfolio will inform assessments of the Intergovernmental Panel on Climate Change (IPCC) and the UN Framework Convention on Climate Change, and the decisions of the Scientific Committee on Antarctic Research, and the 53 signatory nations of the Antarctic Treaty.

In addition:
SO1 - Rothera Time Series - (RaTS) will provide observations of the impacts of high-latitude climate change, within the US Palmer Long-Term Ecological Research programme.

SO2 - Scotia Sea Open-Ocean Biological laboratories (SCOOBIES) will provide advice and data to the international agreement by which the Commission on Conservation of Antarctic Marine Living Resources (CCAMLR) governs and manages the international fishing industry in the Southern Ocean.

SO3 - Ocean Forcing of Ice-sheet Change (OFIC) will provide crucial data to alleviate the major source of uncertainty in projections of future sea-level rise caused by ice loss from Antarctica, which are largely a result of changes in ocean circulation. Improving predictions of future sea-level rise will directly inform national governmental adaptation strategies, local sea-defence planning, and decisions on investment in capital assets in coastal regions around the world. This will be achieved through international assessments (e.g. IPCC), UK adaptation planning (e.g. UK Climate Impact Programme, such as UKCP18 and the Environment Agency's H++ planning scenarios).

SO4 - Space Weather Observatory (SWO) will provide advice to the satellite and power transmission companies seeking to protect their assets, and the relevant insurance industries. It will address a key risk that includes geomagnetic storms, radiation storms and solar flares, which appears on the UK National Risk Register of Civil Emergencies, owned by UK Cabinet Office.

The Key Capabilities we seek funding for under NCSS support a wide research community seeking to answer key global questions. They provide a concentration of scientific and technical expertise that does not exist elsewhere the UK. We will maintain and develop these capabilities so that they continue to be recognised as world-leading, enhancing the reputation of UK research, and promoting international scientific collaboration, and public and commercial innovation.

Finally, the accessible body of expertise we provide will facilitate the entry of new researchers into NERC science and maintain and further develop an already world-class research community.